Functional analysis of constitutive heterochromatin and its relationship with oncogenic pathways

Within the nucleus, DNA is packaged with proteins into chromatin. Some parts of the genome are activated in order to produce the proteins and RNAs necessary to make and maintain different types of cells. However up to 50% of the DNA in animal genomes is comprised of repetitive DNA derived from transposable elements or invading viruses, and these regions are kept inactive by packaging them into a type of chromatin called constitutive heterochromatin. Some genes are also kept silent by constitutive heterochromatin.

Given that constitutive heterochromatin occupies a substantial fraction of animal genomes, it is not surprising that its disruption affects many nuclear processes in addition to the repression of repetitive elements. Constitutive heterochromatin has both regulatory and structural roles in the nucleus, and dysfunction is associated with human disease including cancer. In addition, heterochromatin impedes the reprogramming that is necessary for the production of induced pluripotent stem (iPS) cells, which hold promise for regenerative medicine. Therefore advancing knowledge of constitutive heterochromatin is important for understanding genome regulation and disease. New knowledge has potential to identify new therapeutic targets and improve the generation of iPS cells.

Despite the importance of constitutive heterochromatin in diverse areas of biology and disease, our understanding of its formation and function is extremely limited. Heterochromatin components are similar across animals, and work in model organisms has been instrumental for our current understanding of its formation and function. There is a strong history of advances made in model organisms having translational consequences in medicine, highlighting the importance of their use in basic research. Our programme will use the C. elegans model, which provides a simple but powerful system for discerning conserved mechanisms of heterochromatin formation and regulation in animals. Our programme has three distinct but interrelated aims.

The first aim is to further understanding of how constitutive heterochromatin forms. We will visualise when and where heterochromatin forms in the nucleus using new super-resolution microscopy methods and by mapping the locations that heterochromatin proteins are found on DNA. We will determine the roles of heterochromatin proteins by studying strains in which they are defective and assessing the consequences of their loss. We will also investigate whether we can cause heterochromatin to form by artificially bringing different proteins to DNA.

In our second aim, we will use a parallel genetic screening technique to identify a large-scale network that contains heterochromatin components, heterochromatin regulators, and proteins that are involved in causing defects when heterochromatin is not functional. We will study the functions of new genes in C. elegans and collaborate with other investigators to study shared important proteins in humans.

In the third aim we will investigate the nature of the interactions between heterochomatin loss and disease pathways to help understand the abnormalities caused by heterochromatin dysfunction. We will also study whether loss of heterochromatin makes cells more receptive to abnormal signals such as those for cell division, which could increase risk of cancer or other diseases.

Our programme will further our understanding of how constitutive heterochromatin forms, identify new components of heterochromatin, and determine how heterochromatin dysfunction causes pathologies. Because of the conservation of genes and biological principles across different animals, our findings might identify new biomarkers of human disease and/or therapeutic targets.

Technical abstract
Constitutive heterochromatin is characterised by high compaction, enrichment for repetitive elements, and low transcriptional activity, and it has both regulatory and structural roles. Its loss activates repetitive elements, disrupts chromosome organisation, and alters gene expression, and dysfunction is associated with human disease, including cancer. Despite its importance, our understanding of how constitutive heterochromatin forms and functions is extremely limited, especially in animals. We recently characterised a C. elegans heterochromatin network that collaborates with small RNA pathways to ensure transposon repression, DNA repair, fertility, and growth, and found that the tumour suppressor p53 mediates some of the mutant defects, linking heterochromatin with tumourigenesis pathways. We will capitalise on these results and the experimental strengths of C. elegans to dissect mechanisms of heterochromatin formation, identify new components, and investigate links with disease pathways through three distinct but interrelated aims: (1) decipher mechanisms of heterochromatin formation and the molecular interrelationships between known and new components using super-resolution dSTORM microscopy, high-throughput profiling, and molecular tethering approaches. (2) define a functional network of heterochromatin components, regulators, and mediators of dysfunction using large-scale genetic interaction RNAi screening. Novel conserved components identified in the screens will be prioritised for study and human orthologues pursued with collaborators. (3) determine mechanisms of interactions between heterochromatin and tumourigenic pathways and investigate the hypothesis that chromatin plasticity may contribute to this connection. Advancing knowledge of mechanisms of heterochromatin formation and how dysfunction causes pathologies has potential for identifying new therapeutic targets and is essential for understanding genome regulation.

Potential impact
Our research programme is basic research in a scientific area that has biomedical relevance. We will study at the molecular level how inactive portions of the genome (inactive chromatin) are packaged and regulated in the nucleus. The research is medically relevant because disruption of inactive chromatin is associated with human disease, including cancer. Furthermore, it has been shown that inactive chromatin inhibits the generation of induced pluripotent stem (iPS) cells. These have medical applications including the replacement of diseased tissue. Therefore understanding the molecular pathways by which inactive chromatin forms and functions is important for medicine. The benefits are improved understanding and interpretation of disease processes, which may highlight targets with potential to be used diagnostically or theraputically. In addition, the research may lead to improved iPS cell generation by identifying targets to alter.

Our research will be primarily conducted in the C. elegans animal model. Because principles of genome regulation are conserved, our results will be relevant to researchers studying inactive chromatin in humans and other animals. Indeed, in this programme we will pursue medically relevant findings through two-way collaborations with researchers studying inactive chromatin in human cells.

The results of our research will benefit a wide academic audience. Researchers studying inactive chromatin in C. elegans or any other system are obvious beneficiaries. However, because inactive chromatin is important for many nuclear processes, it interfaces with diverse biological pathways, and researchers in related fields will also benefit. This includes those studying small RNA and DNA repair pathways. Additionally, our results will benefit academics studying connections between inactive chromatin and disease processes.